The Rothamsted Insect Survey - National Capability

Technical abstract
The Rothamsted Insect Survey (RIS) is tasked over the long-term to detect changes in whole organism population dynamics. Recently, the remit of the RIS has broadened to detect genotypic changes in pest insects as part of the RIS group's activities to both reduce 'noise' in the RIS forecasts and detect important biotypes harmful to agriculture. The work of the RIS in collaboration with the research into insecticide resistance at Rothamsted (under the Smart Crop Protection strategic programme) aims to identify emerging resistance mechanisms and study their evolution. Rothamsted suction-traps are located worldwide thereby providing a world view of pests for use by researchers enabling internationally-excellent research. The RIS will run a number of tasks that will include: i) Annual forecasts by pest species ii) Virus vector monitoring iii) Daily trapping, alerts & bulletins and newsletters These tasks run alongside a number key activities which underpin the science, which include: i) Trap servicing, sample processing, ID and curation ii) Presentations, technical demos and training iii) Servicing data requests, interpretation and publications.